Refugee-Host Solidarity & Social Cohesion as Humanitarian Objectives? Critical Studies of Host-Inclusive Refugee Programmes in Kenya and Lebanon

In 2016, delegates at the New York Declaration on Refugees and Migrants called for renewed attention to the burdens faced by host countries and communities affected by the arrival of refugees. While Europe had been the focus of much media attention during the so-called "refugee crisis" in 2015, the vast majority of the world's refugees live in low- and middle-income countries of the Global South, where host communities often face economic hardships even before the arrival of displaced populations. The New York Declaration recognised that if this burden was not addressed, refugees would face increasing hostility in the countries where they seek asylum.

One response has been to include hosts in refugee programming, a strategy intended to foster social cohesion, contribute humanitarian resources to local development, and reduce xenophobia among displacement-affected communities. However, the evidence base supporting this approach is largely economic - focused on the burdens and benefits of hosting refugees - with few anthropological and sociological studies that address the more intimate social aspects of hosting that influence popular stereotypes and community relations. This is reflected in the lack of definition for policy objectives like 'social cohesion', which often refers vaguely to the sense of solidarity within or between communities. There has been little critical study of the premises upon which social cohesion programmes are devised, their effectiveness in achieving intended social outcomes, or the unintended structural and political consequences of extending the remit of humanitarian programmes to include hosts.

This project entails an in-depth ethnographic study of social cohesion programmes and the contexts in which they are implemented, bringing sociological, historical, and anthropological lenses to bear on the recent 'host inclusivity' turn in humanitarian responses to displacement. Comparative research will be undertaken in multiple sites across two countries hosting large refugee populations - Kenya and Lebanon - with a multi-disciplinary research team drawing on expertise in the areas of policy and planning studies, urban studies, and peace and security studies. Researchers will spend extended periods of participant observation among communities involved in social cohesion interventions, and community members will engage directly in the research through participatory working groups. Qualitative insights will be supplemented by a number of short quantitative impact assessments of the effectiveness of different interventions in achieving their intended social outcomes.

In addition to its academic contributions, this project would inform the strategies that humanitarian organisations adopt to reduce refugee-host tensions, improve the mutual benefits of programmes that engage both groups, and mitigate unintended outcomes. Impact will be amplified via our project partner the Jesuit Refugee Service, an international refugee protection NGO that has put 'social cohesion' at the centre of its 2018-2023 Strategic Framework.

Potential impact
The most proximate impact of this study will be to provide a critical, comparative evaluation of the ways that 'social cohesion' programmes are being implemented for refugee and host communities in different settings. The combination of quantitative assessments and in-depth ethnographic research would provide complementary insights on WHETHER programmes are effective and HOW different contextual factors influence programme outcomes. Findings would foster critical reflection on existing programme norms and inform development of best practices for social cohesion programming, and host inclusion more broadly.

One pre-defined avenue for direct policy impact is via the strategic framework of our project partner the Jesuit Refugee Service (JRS). JRS is an implementing partner of the UNHCR and a major actor in the global refugee regime, providing direct services to more than 677,000 people in 56 countries in 2018. JRS has become especially influential in the areas of social cohesion and reconciliation, which were elevated to a top priority in its most recent 5 year strategic framework. JRS already implements such programmes in multiple conflict-affected refugee-generating countries such as South Sudan, DRC, and Burundi. The ongoing engagement with JRS during the project will be crucial to ensuring that findings are translated into practice, with immediate impact on JRS programming as well as a knock-on effect via JRS's partners.

Another avenue for impact that involves our project partner will be to implement participatory working groups composed of both refugees and hosts. These groups will engage with our research team to identify problems and questions for investigation, share case studies from their work as dispute mediators in their communities, and discuss the interpretation and implications of findings from our work. They will also be supervised by JRS and will serve a practical role as informal arbitrators of community problems. Similar arbitration committees have demonstrated a positive impact in places like Burundi. If JRS finds that the first year has produced positive results in Kenya and Lebanon, they may continue to fund the groups as Dialogue and Reconciliation Committees, and to implement this model in other areas.

Beyond social cohesion programmes, policy briefs based on our findings would target other areas of policy and programming, including:
- the bridging of humanitarian and development priorities in displacement-affected contexts
- the targeting strategies used to select participants for humanitarian interventions, including vulnerability-based and gender-sensitive strategies
- conflict prevention and peace-making strategies for areas where host-refugee tensions have already escalated to violence

Moreover, peer-reviewed publications on the following academic topics also have important policy implications:
- the influence of humanitarian programmes on host belonging and identity,
- the role of women and gender norms in shaping refugee-host relations,
- the making and breaking of boundaries between refugees and hosts,
- the social factors that appear to counter xenophobia, and
- the relevance of studying refugee problems through a combination of a protection, livelihood and development lens.

A two-tier approach will be taken in dissemination of results on these topics, in which publication of peer-reviewed articles would be accompanied by a short and accessible blog or op-ed. Early findings will also be shared at relevant conferences such as the International Association of Forced Migration Studies (IASFM) in 2021.